IoT network for smart home systems

The project will utilise various IoT (internet of things) enabled environment sensors to collect information, such as temperature, air humidity, light strength and air quality, combining with the novel deep learning algorithm to be developed in the project and big data from Metro stations, to create an optimal healthy living ecosystem based on the users preference and minimise the climate impact. The sensors data will be connected by the bespoke low power long range wireless network covering the whole house. Users' active input to the system will be keep as minimal.